1771 Guitar Design

1771 Guitars are a novel design of 'headless' guitar which may transform the experience of guitarists since they are effectively standard sized for normal playing and yet can be quickly disassembled and packed for travel in a case measuring around 75 cm long x 20 cm wide x 4 cm deep. The guitar can also be played in its disassembled form which makes them convenient to use in many situations such as when travelling.